Project ZEN (Zero Emission Norton)

As demand for motorcycles and micromobility solutions is becoming internationally significant, "Project ZEN" will develop electric motorcycle systems that would be capable of delivering class leading performace, using UK designed and supplied components, including an CCS2 V2X charging system.

The project is led by Norton Motorcycles, with partners Delta Cosworth Ltd, HiSPEED Ltd, Midel & Mivolt Fluids Ltd and WMG at the University of Warwick.